SSA - Determining the mechanism of non-coding nodal RNA function in early zebrafish embryos

RNAs regulate many biological processes in organisms, either by coding for proteins or as non-coding RNAs. Some RNAs have been found to have both roles. How such RNAs function is not well understood. Nodal genes encode signalling growth factor proteins with essential functions in many animals. In addition, a novel non-coding activity was found in the 3' un-translated region (3'UTR) of zebrafish nodal/squint RNA, which when over-expressed, leads to increased number of cells that will give rise to the head and spine in zebrafish embryos.
Previous work form the Sampath laboratory identified the region of the 3'UTR that harbours the non-coding activity. This activity is independent of dicer and microRNA function and Nodal signaling, but requires an intact Wnt/beta-catenin pathway function.
Using RNA-affinity columns for pull downs from zebrafish embryos and proteomics, a set of proteins that binds to the non-coding region of nodal 3'UTR has been identified. These include candidate proteins in the Wnt/beta catenin pathway. How the proteins regulate non-coding nodal RNA function is not known.
The project will focus on the role of one of the proteins in non-coding nodal RNA localization, function and early zebrafish development.